NHS Flourishing for the Future: Caring for People Living with Dementia

This work will explore and identify solutions/ innovations, critical gaps, and required research for design-led interventions that will reduce the need for people living with dementia (PLwD) to receive hospital care.
This will require:

Predicting quickly and accurately those most at risk (before diagnosis);
Early diagnosis;
Bespoke care pathways (including support systems, community-based services, greater emotional sensitivity);
National training and education provision on dementia to support communities and individuals in turn to help identify and support PLwD;
Innovative care policies (local, regional, and national) informed by a strong focus on cross-system insights;
Wider and better-informed society (establishing dementia as a “protected” characteristic).